Development of a system utilising AI and ML technology to create extremely accurate predictions of vehicle depreciation, valuations and data modelling scenarios for new, used and concept vehicles to support the automotive industry

Founded by Simon Hunt, Philip Hunt and Matthew Stone, Brego is a UK-based SME that intends to support the automotive industry by lowering car financing costs, helping boost vehicle sales. Offering backgrounds in product management, data engineering and entrepreneurship, the founders of this project intend to generate an AI valuation tool that will give better predictions of the depreciation and residual value of cars. In addition to manufacturers and car dealerships, this innovation should encourage greater uptake of electric and hybrid vehicles, and generate a year-5 post-project revenue of over £8M.